TG1

Growing needs of incorporating digital technologies in-car and autonomous driving pose challenges to manufacturers. It is increasingly difficult to build control interfaces that are both simple, intuitive and therefore safe to use, while maintaining acceptable costs and manufacturability. Conventional interface manufacturing relies on a large number of the sensors embedded inside. They are rigid, flat, uninspiring to use and complicated to produce.

This project is based on a platform tactile sensing technology using only one uniform material that can be applied in automotive, consumer electronics and other markets. The project will provide a completely disruptive method of manufacturing 3 dimensional intuitive control interfaces with integrated dynamic illumination features.